Realising Human Centric-design for Digitally-Enabled Therapeutic Communities

Learning with Experts and Polyatrics are collaborating to create a new platform which supports social prescribing and the management and avoidance of preventable long-term conditions.

This project will undertake the human-centric design research necessary to transform W:ISH, an existing NHS operable platform into a uniquely sticky and engaging interactive social online classroom and support tool.

Through techniques such as behavioural nudges, data-driven insights, high-definition video, immersive simulations and bespoke expert created active therapy content to create more engaging, effective, and personalised learning experiences for users we will create a new way for the public to engage and improve their health and wellbeing.